University of Strathclyde and Bosch Rexroth Limited

To generate a new range of radial piston motors able to collect and analyse real time performance data using Internet of Things and predictive data analytics. The resulting advanced decision support system will enable the diagnostic monitoring of equipment in harsh environments.